Newton001 Pregnancy in Lupus: gestational, immunological and vascular risk factors and outcomes

Two of the most serious health problems facing Brazil today are childhood and motherhood mortality, which outstrip the UK by 6- and 10 -fold, respectively. The reasons for this divide are multifactorial, but shared knowledge between the UK and Brazil could feasibly impact upon these figures.
Systemic Lupus Erythematosus (SLE), often termed Lupus, is an autoimmune disorder that frequently affects women in their child-bearing years. When superimposed on pregnancy, Lupus and Lupus-like disorders (LLD) significantly increase the incidence of all major obstetric complications, including miscarriage, stillbirth, high blood pressure, premature birth and fetal growth restriction. These women are therefore a major obstetric concern, regardless of their country of origin or clinical setting.
Clinically, the optimal care, treatment and monitoring of this group are still evolving. This application seeks to harmonise and expand the research/expertise in the study and management of these pregnancies, through the active exchange of ideas, research and best practice between the UK and Brazil.
This project brings together two renowned facilities for the study of these complex pregnancies, one in Rio de Janeiro the other Manchester, both with a wealth of obstetric and rheumatology experience. In coordinating our research efforts, our joint aims are to better define the key vascular, endocrine and immunological factors which drive poor pregnancy outcome in these affected women. By standardising clinical and research protocols across centres, sharing data and study samples, current research projects will be enhanced and joint initiatives developed. Moreover, by maximising clinical practice across centres, the stratification of SLE/LLD patients according to their pregnancy risk will be improved, with potential immediate benefits in patient care and clinical guidelines.

Technical abstract
The joint aims in this UK/Brazil collaboration are to better define the key vascular, endocrine and immunological factors which drive poor pregnancy outcome in women with SLE/LLD. This will be achieved by standardizing both clinical practice and research protocols across centres, sharing data and study samples, research and clinical expertise.
Firstly, through direct face-to-face discussions, consensus on standardization of protocols and approaches will be developed. This standardization will include clinical and demographic data, sample collections (blood and placenta), and Doppler and vascular assessments of pregnancy. In addition, laboratory-based assays will be performed at each site. Plasma investigations of T cell subsets (Treg/Th17 cells) and their induction will be conducted, and inflammatory cytokines (IL-6,IL-10, TGFb), angiogenic and anti-angiogenic factors (VEGF, PlGF, SFlt-1) and complement and autoantibodies quantified. Collected placental tissues will undergo full pathologic interpretation and processed for complement deposition; as markers of SLE/LLD severity and in vivo placental impact. Bio-banked samples and data at both centres will be shared for this and future collaborative ventures.
These studies will generate 2 key outputs. Firstly, they will improve stratification of SLE/LLD subsets according to pregnancy risk. Secondly, data will inform future interventional studies. The standardization of current practice across centres will have immediate impact on care. In addition, the exchange of clinical experience, improving definitions and treatment options by agreement and consensus will help guarantee longevity of the collaboration beyond the life of the project.